Foot and mouth disease virus replication in bovine epithelia and the relationship to cellular type/differentiation and cytopathology

Technical abstract
Foot-and-mouth disease virus (FMDV) causes a highly contagious disease that can affect cattle, sheep and pigs, and in some ruminants it can cause persistent infections resulting in carrier animals. Foot-and-mouth (FMD) remains the single most important constraint to trade in live animals and animal products. During the acute phase, FMDV kills epithelial cells rapidly in the stratified, cornified squamous epithelia, resulting in vesicular lesions on feet and mouth. In contrast, there are no evident lesions or signs of cytopathic effect on pharyngeal region (dorsal soft palate and nasopharynx) covered by stratified, non-cornified squamous epithelia even when this region contains relatively high levels of viral RNA. In addition, FMDV RNA was predominantly localised in the basal cells of both mouth and foot epithelium during disease with later persistence also in the basal cell layer in the epithelia of dorsal soft palate. The mechanism that underlies these observations has not been identified yet. In vitro model of FMDV persistent infection implies that cell variation could affect whether cells are killed or survive. Non-cornified and cornifed stratified squamous epithelia have different histological features and a distinct expression of differentiation markers. It is possible that the whether or not FMDV lytically replicates in vivo is dependent on cell-type and infection of non-cornified epithelial cells involves a slower rate of viral replication that causes no cytopathology. The restriction of FMDV to the basal cell layer of epithelia suggests a possible link between FMDV replication in vivo and the cell status. This proposal seeks to define precisely the association between cell type, cell status, virus replication and outcome of infection. This may reveal why lesions/cytopathology do not occur at pharyngeal sites and provide an explanation for the establishment and maintenance of FMDV persistence.